Computation Lighting in Video

Computation Lighting in Video. This project will explore how advances in Generative networks and deep-learning
approaches to beautification and stylistic transfer, can be combined to artificially recreate the appearance of professional
lighting. The system will use recordings from one or more viewpoints of a scene with an unknown lighting setup, and will
generate a video of the same scene but which a viewer would judge to have been recorded under a three point
lighting. The developed technology is of interest as a potential extension to the capabilities of the Ed system currently
being developed by BBC R&D.